Improving the resilience of cereal grains and oilseeds in storage and transportation via next generation Integrated Pest Management (IPM)

Since the first known examples of grain storage dating back to ~11,000 years ago in the Jordan valley, the process of storing grain (e.g. whole wheat/barley/oilseeds in sheds and silos) has been a critical part of the agriculture industry, essential to preserving the grain's quality and value, as well as to bridge the gap between harvest and its subsequent use.

There is an unmet need in the grain storage industry to reduce absolute and quality losses (\>20%) and improve the health and safety of grain storage operations, as farmers and grain storage operators are still forced to walk on dangerous grain bulks to monitor and inspect grain.

The objective of this project, a partnership between Crover Ltd, Associated British Ports, Camgrain, Holkham Farming Company, and Morley Farms, is to create the first robotic device able to safely and autonomously implement IPM practices for on-farm storage and that can go beyond the farm gate by replacing current, labour intensive and risky, grain storage monitoring and inspection solutions. The CROVER robot will provide, throughout the whole mid-stream of the grain value chain, in grain sheds/silos/lorries/cargos, high resolution data and environmental condition control that will aid the data-driven decision-making approach that is at the base of a successful IPM strategy.

This will provide farmers, grain storage operators, traders and transportation companies with a tool to efficiently and remotely monitor and maintain the quality of grain bulks, hence enabling them to reduce grain claims/rejection, improve the health and safety of their operations, detect potential spoilage, and allowing proactive management to reduce losses and maintain grain quality.

The project is made possible by Crover's proprietary technology for locomotion in bulk solids (e.g. sand, grains, powders) and it is based around the CROVER robot: the world's first 'granular drone', in the sense of a device able to move through bulk solids and powders.

The project is a partnership between a very strong consortium made of:

* Crover Ltd (technology provider)
* Associated British Ports (the UK's leading port operator, with 21 on-port storage sites across the country)
* Camgrain (the largest cereals and oilseeds cooperative and grain storage operator in Cambridgeshire and the UK's only farmer-owned network of APC (Advanced Processing Centre) central stores)
* Holkham Farming Company
* Morley Farms

who will be working together to develop, test and share the project's outputs and maximise its societal benefits.